Neutral atom architectures for analogue and digital quantum simulation

Research context and potential impact:
Neutral atom systems have rapidly developed over the last few years as one of the most promising candidates for implementation of fault-tolerant quantum computing, in addition to a platform for analogue quantum simulation. One of the major new features is the ability to reconfigure the array of qubits and therefore alter the connectivity as a function of time. This was recently demonstrated, together with a colour code for error detection, by an experimental team at Harvard. Meanwhile, advances in analogue quantum simulation with cold atoms in optical lattice have made available control over many-body systems on the level of single atoms and single lattice sites, in a system that can be used to build models of the physical properties of strongly interacting electrons in solid state physics. At the moment, one of the key challenges is to combine potential high-impact use cases with hardware for digital or analogue quantum simulation that is likely to be available in the new few years. The present project seeks to address this, both by studying specific use cases (e.g., in quantum materials and chemistry) and by bridging the gap between these applications and current hardware, devising new ways to implement models of interest in analogue quantum simulators.

Aims and objectives: In this project, we will explore the use of these architectures to implement quantum simulation, and to realise resource states for quantum metrology, especially next generations of atomic clocks. In particular, we will explore: (1) how the reconfigurability allows us to study information spreading in these systems, including dynamical phase transitions such as those we recently explored in probabilistic models [PRX Quantum 4, 030325 (2023)] (2) how each of these architectures can be exploited also for digital quantum simulation, and (3) how this opens a pathway towards fault tolerant studies of models relevant to chemistry or materials science. This will include the ability to study long-range couplings or effective multi-orbital systems that are important for generalisation of models available in analogue quantum simulation towards more realistic models of materials. We will also consider new ways to engineer many-body quantum states, including by using measurement and feedback in many-body quantum systems.
Novelty of the research methodology: We will be devising and simulating new models of interest in quantum simulators, and also making a combination of previous methods for measurement and feedback in quantum optics with techniques for describing many-body systems out of equilibrium, including tensor networks.

Alignment to EPSRC's strategies and research areas: This studentship connects strongly into the national quantum technologies programme, including interests in analogue quantum simulation within the upcoming QCI3 hub, and also connects to work in the QQQS Programme grant.

This project falls within the EPSRC quantum technologies research area.